Understanding the emotional sensory liminal space within a male addiction Therapeutic Community (TC) in prison

Amid an escalation in drug dependency and a deterioration in prisoners' mental health and wellbeing, the role of addiction Therapeutic Communities (TCs) in prison to deliver effective therapy becomes ever more important. With around 50% of UK male prisoners addicted to substances (Crime, Justice, and Law, 2023), it is imperative to understand prison therapy in depth and the nuanced mechanisms that make it most effective. Treatment is intense and transformative, overtly disrupting thinking processes while altering emotional responses, rendering individuals in a ritual of change, reflective of Turners (1969) liminality and rites of passage. This study will explore TC space and the manner in which human senses and emotion intersect with architecture and spatial designs to impact behaviour and changes in personality (Jewkes and Laws, 2021). Within a framework of liminality (Turner, 1969), this suggests unstable zones of change are transitional climates that may be unsettling but create equality amongst social actors, yet the convergence of space and emotion in male addiction therapeutic communities remains sparsely documented. This study seeks to explore the intimate and potentially hidden relationships between space, emotion, and sensory experience to uncover new insights into the construction of therapy interventions and resident experience.

This research fills a large gap regarding the intersection of emotion and space in male therapeutic climates and will lean on Herrity`s, (2019) work that explores the senses in carceral spaces. This research will offer a novel and original insight into space, senses, and emotion within addiction therapeutic climates through the lens of Turners liminality and rites of passage.